Domestic digital arenas: The geographies of AI home-technologies.

Digital technologies are emphatically and rapidly reconstituting our everyday lives. As one of the fastest growing and adopted in history (Sidar, 2023), Artificial Intelligence (AI) technologies are no exception to this. This empirical, qualitative piece of novel geographical research will explore the reconstruction of the space of 'the home', as an arena of everyday life, through a nuanced focus on the application of AI home-technologies. These technologies are not only transforming our relationships with the home, they are fundamentally reconfiguring the traditional geographical notions of the home as a private and intimate space to a site for surveillance and commercialisation. As the AI sector rapidly develops, a significant gap in current geographical research indicates the need to critically understand the role these technologies are playing in transforming and mediating domestic everyday life, to then unveil the implications behind this, and what this means to how we geographically understand the home, particularly in the post COVID-19 landscape. By utilising the geographical perspective of the everyday, it will offer a constructive view on AI, contributing to discussions on how these technologies and consumers can coexist in a sustainable manner.